Violent Things: Object Horror in American Fiction and Film 1970-2023

This research project examines the representation of object agency in post-1970s American horror literature and film. It does so in a context in which human-made mass exceeds living biomass on earth, plastic waste is polluting land, mountains, rivers, even the deep seafloor, impacting the health of both people and the environment, and anthropogenic climate breakdown has transformed nonhuman nature into an increasingly threatening presence.